Custom, Writing, and Power: Manorial Custumals 1200-1349

Approximately 150 manorial custumals survive from England 1200-1349, representing the earliest written
records of rural customs. My project will be the first to systematically investigate this rich body of evidence. It will
generate an original quantitative survey of custumals, identifying chronological and geographical trends of their
forms and contents in order to develop a better definition of these texts. It will then employ this data to explore
how custumals structured relations between peasants and their lords, and how they contributed to cultures of
writing in pre-plague rural English society.